The working-class museum: exploring the lived experiences of 21st century working-class Londoners

This PhD project aims to examine how socio-economic differences and working-class experiences can be meaningfully addressed in UK museums. Using the Museum of London and, more broadly, the city of London as a case study, this project will look at the analytic category "working class" through the lived experiences of low-paid Londoners.